Staffordshire University and The Retrofit Academy Community Interest Company KTP 23_24 R3

To create a new suite of Virtual Reality courses; including an introductory showcase for training in the expanding retrofit sector. To create a new range of bespoke VR training courses, and become the first VR training provider in the sector.